Storydo Family BookBuilder

Our affordable platform enables parents to tell their unique family story to their young child(ren) by answering straightforward questions (family setup, names, places, activities, memories) and uploading family snaps. Our BookBuilder blends the answers with pre-written phrases to 'write' the text, and creates layouts.

Parents can include the child's grandparents, relatives, how they met (if relevant), pregnancy, birth, siblings, milestones, home and family life. After building the book online, our customers receive an A4 hardcover photo book aimed at 2 to 7-year-old children, celebrating the wonderful story of how their family came to.

Our BookBuilder is inclusive and caters to all family setups -- from nuclear families to solo and co-parenting families, including families with a child who has been adopted. If required, it can also help parents find the right words for subjects such as egg and sperm donation, bereavement, parental separation and many more. Our books normalise family setups that are under or often misrepresented in the mainstream media, such as solo, co-parenting or same-sex families.

But more than anything else, our books make families feel good about their union and show children as loved and secure at the centre of their family.